Supporting the impact of dementia in rural Wales

The objective of this studentship is to respond to research gaps for those with a dementia, including rare dementias, especially those living in rural Wales. Estimates suggest the increases in the number of people living with a dementia are higher for rural areas (44%) than the rest of Wales (31%; WG, 2011). Yet there is a notable absence of contemporary research about the impact of dementia in rural Wales (Alzheimer's Society, 2016). The project identify the support needs for people with dementia and rare dementias and their families and explore the feasibility of a skills training package for family carers.